The development of a point-of-care diagnostic for the porcine respiratory disease complex

This project involved the development and field testing of the first point-of-care device capable of detecting the eight major pathogens of the porcine respiratory disease complex, reducing morbidity, mortality, antibiotic usage, and economic losses in the UK and worldwide swine industry.